ADAPT - Autonomous Detection And Prevention of Trespass

The ADAPT (Autonomous Detection And Prevention of Trespass) autonomous trespass defeat system is produced by partners Archangel Imaging Ltd, Mandar Solutions Ltd and E-Bound AVX Ltd.
The ADAPT project will demonstrate how Artificial Intellignce (AI) based systems incorporating the latest sensor technology can make real benefits to railway platform safety and security. An autonomous sytem combining unintrusive ground and proximity sensors, coupled to verification from AI powered cameras, will demonstrate how cutting-edge technology can increase platform saftey and reduce the incidence of tresspass. The ADAPT standalone system is readily deployable to numerous locations, harvests power for its rechargeable batteries and provides alert messages to railway staff to allow human intervention. A deterrent system comprised of audible and visual warnings is incorporated into the system and is designed to deter and prevent incursions into areas that are either unsafe and/or off-limits to the general public. This technology has previously found use in systems designed to detect and protect wildlife in remote settings and to prevent theft from unattended buildings. Company descriptions follow:
Archangel Imaging specialises in advanced deployable machine vision systems, with power, communications and AI-enabled detection. Archangel Imaging is recognised for its expertise and focus on real, deployable capability for the end user. The company is an established supplier and partner of UK Ministry of Defence and several defence primes and specialist SMEs. The company is active in infrastructure security and safety monitoring (cable theft, rail safety, oil and gas leakage detection etc.) with various bespoke equipment being deployed in the Middle East, South East Asia and Northern Europe. The company maintains capability in deployable devices (cameras and others), communications (various redundant means), visual AI and management user interfaces for command and control.
Mandar Solutions works with organisations to deliver the right high quality wireless products and services between people, machines, and devices. Our customers are diverse but predominately active in Emergency Services, Exploration, Healthcare, Homeland Security, Transportation, and Utilities.The key personnel at Mandar Solutions have a long track record of delivering both standard and bespoke wireless products and services to industry and government. The company is building a reputation around creating innovative wireless solutions that deliver the highest levels of reliability and functionality. Mandar Solutions is developing and deploying a wide range of cost effective services across a range of bespoke and standard wireless technologies.
E-Bound AVX is engaged in technology development and creation of new products based on visual / IR related technology - intelligent detectors, battery and power management and camera technology. We specialise in roof alarm protection for churches and we have installed almost 1000 alarm systems across the country, some in severely challenging conditions and we have consistently demonstrated success.